Seasoned Pioneers - Spice Cube

Seasoned Pioneers are looking to constantly innovate with their ingredients and produce new and interesting products/seasonings. Out sourced lab space and scientific assistance is required to further our aim of offering new and interesting main stream products.